A Phenomenological Investigation of Hermeneutical Injustice in Psychiatry

My project offers a phenomenological investigation of hermeneutical injustice in psychiatry. I
connect two sets of philosophical literature, on phenomenology and on epistemic injustice,
to argue that the work of phenomenologists such as Merleau-Ponty and Heidegger enriches
Fricker's (2007) notion of hermeneutical injustice. I argue that this connection can aid in
understanding the existential harm associated with the first-person experience of
hermeneutical injustice, whilst also revealing the mechanisms through which hermeneutical
injustice in psychiatry can arise.